The University of Manchester And Stockport Primary Care Trust

To develop and implement a comprehensive assessment toolkit of high quality measurement tools and metrics for all the stroke rehabilitation units in Greater Manchester.